How do sperm interact with non-uniform viscosity fluids?

In natural conception, sperm must penetrate the interface between semen and cervical mucus, which involves a contrast in viscosity. The challenge presented to sperm by a step-change in viscosity is not understood and a number of questions arise. For example, (1) is it important to have many cells working together to mix the fluid interface, or (2) does the viscosity contrast present a challenge enabling entry by only the strongest cells? Better physical characterisation of a viscosity-contrast system may help in the development of drug treatments to improve natural conception rates. The project will involve developing numerical methods to quantify forces during interface penetration and mixing effects due to motility of multiple cells. These predictions will be verified against experimental data.

This project is in the area of Mathematical Sciences (Continuum Mechanics, Numerical Analysis, Mathematical Biology) and aligns with the theme of Healthcare Technologies.